Next generation nonlinear optics in gas-filled hollow-core fibres

This project aims to advanced ultrafast nonlinear optics in gas-filled hollow-core fibres to create unique light sources for fundamental science, healthcare, advanced manufacturing and the semiconductor industry. By coupling high-energy ultrafast laser pulses into hollow fibres filled with gases and plasma a wide variety of nonlinear dynamics can occur, which, under the correct conditions, lead to the transformation of the pump laser pulse into either a white-light supercontinuum, or a tuneable deep-ultraviolet light source. In this project a wide-ranging study of these dynamics will be undertaken, focusing on white-light generation for industrial applications, but producing results of fundamental interest to the nonlinear optics community along the way.